Elucidating the role of autocrine TNF signaling in maintaining human regulatory T cell identity

Regulatory T cells are a population of cells from our immune system that are in charge of controlling all other immune cells and of inhibiting immune responses that are mistakenly activated in response to self or unharmful agents. Even though they are less than 1% of all the cells in the blood, we cannot survive without them. It is therefore important to understand the mechanisms that control their function and maintenance to ensure that they function properly to avoid autoimmune reactions. We have identified that a protein called Tumor Necrosis Alpha (TNFa) is secreted by regulatory T cells, which is somewhat surprising because this protein is thought to mainly contribute to inflammation. If we delete this protein from regulatory T cells, they are unable to proliferate and maintain their characteristics. We hypothesize that the expression of TNFa by regulatory T cells is important for the proliferation and proper function of regulatory T cells. We will use several approaches and a combination of experiments performed with human cells and mouse models to test this hypothesis by answering two questions: 1) what are the mechanisms that control the expression of this protein by regulatory T cells? And 2) What is the function of TNFa secreted by regulatory T cells? The results obtained in this project will help us understand the mechanisms that regulatory T cells utilize to maintain their function and characteristics in healthy individuals and in inflammatory diseases.

Technical abstract
Regulatory T cell (Treg) maintenance in homeostasis is essential to prevent unwanted responses to self and harmless antigens to ensure a healthy state. The mechanisms and factors that control Treg fitness in steady state are poorly understood. We have made the unexpected observation that Tregs from healthy individuals and wild type mice produce the classically considered inflammatory cytokine TNFa ex vivo. Moreover, Treg TNF silencing leads to a reduction in cell proliferation and to decreased expression of the Treg master transcription factor, FOXP3, thereby contributing to Treg dysregulation. In this proposal we build on these preliminary observations to 1) determine the mechanisms and factors that regulate the expression of TNFa by Tregs in homeostasis and inflammation, and 2) identify the mechanisms underlying the regulation of Treg fitness by Treg-derived TNF. The results obtained in this proposal will contribute to our limited understanding of the mechanisms that ensure Treg maintenance during homeostasis and will provide new potential targets to therapeutically manipulate Treg fitness in disease settings such as autoimmunity and cancer.